Scots in London: An Architectural Study c.1660-1800

Scottish architectural activities in London during the late-seventeenth and eighteenth centuries have never undergone focussed academic inquiry and my research seeks to address them by examining themes of Scottish residency and identity in the city. The primary areas of investigation will be where Scots resided in London, how their residences were improved or repaired, and how they relate to networks of patronage, trade and ideas connecting London to Scotland.
The research will build on Viccy Coltman's 2004 case study of improvements to the Duke of Atholl's London house with a broader examination of architecture in the London Scottish diaspora. Some London houses already have well known Scottish connections, like Ham House, Richmond, improved for the Duke of Lauderdale, and several depicted in Vitruvius Britannicus. I shall expand my search by exploring networks surrounding these houses, considering historical map regression, scholarship on London townhouses and historical publications, including the revisions of Stow's Survey of London. Primary research will initially seek to determine lodgings' character and development. Catalogue searches in the National Archives of Scotland have already indicated useful material on London townhouses, such as the Duke of Montrose's furniture inventory (Bond Street, 1718), and this will be supplemented with visits to London collections, primarily the Metropolitan Archives and the Westminster City Archives. From these investigations I hope to assemble a comprehensive study of Scottish houses and improvements through analysis of building accounts, charters, inventories, legal disputes, and correspondence.
Historical material will be processed by creating a digital database through QGIS (Quantum Geographic Information System) software, which offers an efficient analytical approach, allowing site-specific data to be accessed digitally through each building's point location. This will aid comparison, such as the balance of tenancy and ownership, whether works were repairs, improvements or new builds, and circles of tradesmen employed by the Scottish community.
The research sits in the historico-political context of the movement of Scots to London after the Union of the Crowns in 1603 and the Act of Union in 1707. I shall explore the urban and social background to the houses, considering architectural networks between London and Scotland. In particular the connection of the Scottish townhouse and country house to London-Scottish lodgings will provide important contextual information and shall be addressed through consideration of estate management from London and comparison of architecture, furniture and expenditure. My undergraduate research has previously highlighted connections such as Scots buying materials in London for Scottish houses and liaising with London architects for design guidance.
Networks of patronage and ex-patriate identity will also be examined within the London-Scots community. Scots had a considerable public and cultural presence in the city and associated sites included Drummond's Bank, Charing Cross (1717) and Crown Court Church of Scotland (1711) which offer nodal points for examination. Likewise, their wider role as architectural patrons will be studied through their contribution to civic projects like St Martin-in-the-Fields and through the rich historiography concerning Scottish-born architects in England, like James Gibbs and Robert Adam. QGIS will visualise this connectivity of goods, people, and ideas, providing graphic outputs to illustrate my text.
My research will contribute to inter-disciplinary study of the London-Scots community by offering a more tangible impression of its presence through charting its physical locations. Relating these ex-patriate residences back to Scotland to reveal how they informed and compared with contemporary Scottish properties will provide new insights into Scottish architectural history and society.